Particle Physics - Theory, Quantum Field Theory

We will consider superblocks for non half BPS correlators in a gneral supergroup setting. We will explore various mathematical relations to supersymmetric generalisations of spherical functions, BC Jacobi polynomials / Heckman-Opdam hypergeometrics and Calogero Sutherland potentials. We will also use them to obtain new CFT data for N=4 super Yang-Mills.